Governance of the Discontinuation of Socio-Technical Systems

This project aims at a better understanding of the governance of the abandonment of socio-technical systems. So far, the governance of socio-technical systems has preferentially been associated with advancement and innovation. Discontinuation of socio-technical systems is, at most, discussed as regime change, innovation setback or failure-as if advancement and innovation was the only direction in which socio-technical development and governance would go.

There are, however (in the past and in the present) relevant cases of purposeful discontinuation of
socio-technical systems and their surrounding infrastructures. Recent examples of discontinuation indicate the significant pace and political momentum that can be acquired in such phenomena: (1) nuclear energy; (2) automotive combustion engines; (3) incandescent light bulbs; (4) the synthetic pesticide DDT. Governments and companies currently invest enormous resources into quick reversing of these systems.

This project will look into the governance of discontinuation by observing and analysing relevant institutions, actor networks, governance strategies, and national pathways. The project will ask which forms and ways of termination are empirically real in the aforementioned sectors and which are thinkable in principle. The basic research undertaken with this project will provide indicators and appraisal practices for assessment of governance interventions dedicated to discontinuation of socio-technical systems. On this basis, a set of "discontinuation governance practices" reflecting the options and limitations of dedicated discontinuation governance will be pioneered for refinement in follow-up projects providing relevant strategic intelligence for all involved actors. The project will help to thoroughly understand, for the first time, how the discontinuation of socio-technical systems works and to define the options and restrictions on such governance activities.

Potential impact
The research groups have an extremely strong track record of engagement with policy (see CVs for links):
For example, STePS has since many years been recognised worldwide for its activities with the method of 'Constructive Technology Assessment' (Rip 2002, 2006), which improved the ways in which dynamics of processes of technological development and the ways in which socio-technological change can be assessed. Research on 'Science and Innovation Policies', very much related to S. Kuhlmann (Smits/Kuhlmann/Shapira 2010; Shapira/Kuhlmann 2003), analyses transformation processes of the research and innovation system, the role of governance and policy making in this transformation and the processes by which scientific knowledge contributes to policy making and innovation. P. Stegmaier has carried out research on the governance and public engagement activities of big 'society and genomics' projects, as well as organised various workshops with scientists and practitioners on various approaches to converging scientific and social issues, as well as on the interaction of life science and social science in the area of genomics research (Stegmaier 2009a, b, c). He has further edited and contributed to books conceptualising new horizons in social theory (Stegmaier et al. 2008).

Stirling's novel 'diversity analysis' method was employed in 1995 UK White Paper on the Future for Nuclear Power and as a current UK, OECD and UNESCO index and statistic. He developed the 'Cooperative Research' concept later employed as strand in EU FP7 Research Programme (2005). He developed a framework for precautionary appraisal used by EEA and referred to in EU Precaution White Paper (2001). He has served on statutory scientific advisory committees on hazardous chemicals (ACTS) and GM foods in the UK and energy policy in the EU and is currently a member of policy advisory groups for the Royal Society, Nuffield Council on Bioethics, UK Department DEFRA and BIS, the European Commission, UNESCO, International Human Dimensions Programme. Impacts also include leadership service on steering boards for five UK national initiatives in public participation and as a member of Boards, Councils or Steering Groups for Greenpeace (International, UK, USA and Sweden), Genewatch (UK), Green Alliance (UK) and the Global Energy Observatory (Paris).

TSG has investigated the emergence of socio-technical systems and has related innovation pathways to the dynamics of actor networks (Weyer et al. 1997). The stabilization and de-stabilization of actor networks at different stages of technological paths is one core element of the "Phasenmodell" (phase model) that combines concepts of social constructivism, network theory and policy studies. In recent years the transformation of large technical systems, e.g. in air transportation or road transportation, has been studied, referring to the increasing use of smart, autonomous systems, but also referring to new modes of governance of complex systems in the network society (Weyer/Schulz-Schaeffer 2009, Weyer 2011, Weyer 2008). TSG has plenty experience in Agent-Based Modelling and Simulation (ABMS), e.g. applying this method to issues as human-machine interaction (Fink/Weyer 2011, Weyer et al. 2011, Mölders et al.) or governance of complex systems (Lücke/Mölders 2011).

To insure this record of high policy impact is sustained for this project, we have devoted work packages 10 (formulation of a 'discontinuation governance practices set'), 6 (business games) and 11d (International Conference including policy-makers and business managers) to policy and management implications targeted to complementary audiences in interactive ways.